Next generation lead free sensors and actuators

99% of piezoelectric materials contain lead which is hazardous. This project will develop environmentally benign lead-free materials, processed without harmful chemicals. The new materials will be showcased in three types of demonstrator.